Safeguarding Children in Social VR

Full title: Safeguarding Children in Social VR: Incorporating Parent, Child and Expert-by-Experience Perspectives into the Design of Real-time Automated and Embodied Moderators

As affordable, consumer-oriented mixed reality headsets find their way into the home, it becomes increasingly likely such technology will see adoption by children and adolescents, particularly for social Augmented and Virtual Reality (AR/VR). Where a new disruptive technology has entered the market, parental understanding, supervision, and controls have typically lagged, leading to a window (often years wide) where children and adolescents experience unsupervised access. Whilst this can be beneficial (e.g. in terms of technological literacy), historically there have been examples where this lack of safeguards has led to children experiencing new forms of bullying, harassment and abuse, often unbeknownst to parents.

This lack of parental insight and control is particularly important when we consider what new forms of potential misuses and abuses are made possible by embodied social experiences. For example, our own research has shown how VR can be differently affective compared to non-VR [1] and explored the ethical [2] and security [3] challenges posed by these technologies. This project aims to explore potential safeguards for adolescent use of social mixed reality experiences.

The main objectives are to:
1) Understand how parents might moderate and limit the social VR experience, informed by prior practice in 2D/social web platforms. For example, Social VR could offer a safe platform for self-discovery and expression when growing up, and there is a tension between protecting children whilst avoiding stifling this growth / freedom of expression that needs to be explored. What moderation approaches are needed; can we adequately sense the circumstances in which they should apply; and how should moderation be enacted (e.g. invisibly to the child, or perhaps via an artificial agent serving as a proxy for the parent's supervision)?
2) Develop methods to provide parents with insight into current/past social VR experiences. Insight is important because parents/guardians can help children process traumatic or difficult experiences and inform use of parental moderation controls. Given some knowledge of these social, online activities, parents will be empowered to help guide their children through these new worlds. There are challenges here regarding how we can identify, or enable self-report of, key sensitive events, and how to present this information in forms parents can easily manage and understand. We envisage journaling approaches (e.g. video/textual excerpts and descriptions) could enable parents to gain retrospective insights for example, whilst more real-time alerts might be more prescient for younger children, or particularly sensitive events.

This project will explore these challenges both qualitatively (e.g. surveys, focus groups, interviews) and quantitatively (e.g. capturing and interpreting the social signals and metadata made available in social VR experiences such as VR Chat and Facebook Horizon). The successful student will explore the risks of social mixed reality towards children and adolescents from an HCI / usable security perspective, and prototype (e.g. through co-design) tools for parental insight and moderation, evaluating them in terms of safety, efficacy, and the extent to which they support freedom of expression. This project is aligned with the interests of Facebook Reality Labs, which is one of the leading drivers in building the future of connection within virtual and augmented reality. The project has the potential for high impact in guiding the future of social mixed reality for children and adolescents.